Enabling atomic resolution imaging of novel energy materials

Effective use of solar energy is critical to the UKs net-zero strategy, and great advances have been made recently in solar-cell materials. These materials, however, still perform well below their ideal efficiency due to atomic-scale defects which form during manufacture and degrade further with age. To overcome the impact of these defects we need to be able to image these materials reliably, at atomic resolution.
The scanning transmission electron microscope is an ideal tool for this - instruments such as those in the York Nanocentre, and the cryoEM facility within YSBL (York Structural Biology Laboratory) can routinely produce high-resolution, clear images of some types of material. Solar-cell materials however are too soft for atomic resolution imaging using conventional approaches as they are easily damaged by the electron beam. This challenge necessitates the development of new imaging approaches [1].
In this project the successful applicant will use the world-class electron microscopes in York alongside modelling approaches (such as in [2,3]) to develop reliable techniques for atomic-resolution imaging of these important energy materials. They will develop expertise in both experimental materials characterisation (high-end microscope operation and a range of sample preparation techniques) and computational data science (in Python, Matlab or similar), while working as part of an interdisciplinary team.

[1] Rothmann MU, Kim JS, Borchert J, Lohmann KB, O'Leary CM, Sheader AA, Clark L, Snaith HJ, Johnston MB, Nellist PD, Herz LM. Atomic-scale microstructure of metal halide perovskite. Science. 2020 Oct 30;370(6516):eabb5940.
[2] Clark L, Petersen TC, Williams T, Morgan MJ, Paganin DM, Findlay SD. High contrast at low dose using a single, defocussed transmission electron micrograph. Micron. 2019 Sep 1;124:102701.
[3] Clark L, Brown HG, Paganin DM, Morgan MJ, Matsumoto T, Shibata N, Petersen TC, Findlay SD. Probing the limits of the rigid-intensity-shift model in differential-phase-contrast scanning transmission electron microscopy. Physical Review A. 2018 Apr 18;97(4):043843